The Role of Civil Society Organisations in Realising International Human Rights

This thesis examines how civil society organisations (CSOs) can domestically realise international human rights law. Through a case study of the American Civil Liberties Union's (ACLU) Campaign for Smart Justice, the Universal Periodic Review (UPR) and United States (US), this research develops a three-pronged model for enhancing CSO impact at the UPR.

The contributions of this thesis are threefold: methodologically, it introduces a new approach to evaluating UPR recommendations; theoretically, it addresses a gap in the literature concerning CSO engagement with the UPR; and practically, it offers actionable insights for CSOs like the ACLU to refine their advocacy strategies. This research underscores the potential of the UPR as a tool for translating international human rights law and commitments into tangible domestic reforms.